Intelligent monitoring of home health devices to track, label and alert changes in heart health.

As healthcare systems (e.g. NHS) have become increasingly stressed and the expectation of what these healthcare systems can deliver has become greater(Increasingly, CQC requires evidence that good care is being provided), there has been a significant migration of health and medical devices into the home. It is also vital to balance the range of relevant information with a simplicity of presentation to allow easy assimilation by clinicians or indeed by autonomous systems (that can generate appropriate alerts/messages when necessary).

As healthcare data is relative to the patient, it is important to track changes over hours, days, months and years without increasing the workload of the clinician.

This work will address this issue by developing a novel intelligent monitoring algorithm to detect subtle changes in complex physiological signals enabling autonomous alert triggering, early intervention and informed decision making in real time and in long term monitoring.

The novel algorithm will be suitable to be embedded directly in a smart device (e.g. a smart watch), a standalone IOT hub, or in the cloud as part of a larger digital health framework.

The funding will be used to validate the methodology. The results from this work will be used as 'proof of concept' to show that the method works and would be suitable to scale.

This work will be delivered by Dr John Kenny, an expert in intelligent monitoring, from Brimstage Engineering Solutions Ltd